Numerical exploration and modelling of novel environmentally friendly combustion technique: droplet-laden MILD combustion

A small reduction in NOx emission per kilo-watt of generated power will have a significant reduction in environmental impact of combustion used for power generation. The MILD (Moderate or Intense Low-Oxygen Dilution) combustion technique offers an opportunity to drastically reduce emissions while improving thermal efficiency of furnaces and boil-ers. In gas turbines, though overall fuel-air mixture is fuel-lean and MILD combustion is not directly applicable, fuel-rich regions in the primary zone of the combustor exhibit localised MILD regimes, particularly for liquid fuel operation How-ever, the physical and chemical intricacies of this novel technique are not well understood and thus identifying key con-trol parameters for using this technique for power generation and industrial processes over wide range of conditions is challenging. This project aims to provide a step change in physical understanding and modelling of this combustion technique and to identify key control parameters. The aim is to investigate MILD combustion of high calorific value gaseous and liquid fuels for practical application using Direct Numerical Simulations (DNS) and Large Eddy Simula-tions (LES), with high-fidelity mathematical description for physical and chemical processes involved. The droplets of liquid fuel spray will be tracked using the Lagrangian approach while the gas phase is treated using the Eulerian ap-proach for the simulations.
The effects of droplet diameter, equivalence ratio (both for gaseous and liquid fuels), extent of dilution by combustion products, volatility (by considering different fuels), turbulence intensity and its length scale on the burning rate, flame structure (in terms of chemical reaction pathways analysis and flame and flow topologies) and pollutants formation will be analysed based on a judicious parametric analysis based on three-dimensional detailed chemistry DNS data. In this project, the fundamental physical understanding extracted from DNS data will be utilised to develop high-fidelity models for engineering Computational Fluid Dynamics (CFD)-based simulations to identify key control parameters using LES after validating these models against the available experimental results. This project will provide (1) a ro-bust modelling framework for MILD combustion technique, which would be a cost-effective reliable tool for designing energy-efficient and clean gas turbines and industrial furnaces and (2) the key control parameters identified can help to design retro-fit "greener" combustion systems.

Potential impact
The major impacts of this research endeavour are summarised as follows:
(i) Development of fundamental understanding and modelling of turbulent droplet-laden MILD combustion:
The research outcomes will be disseminated through participation in international conferences (e.g. Int. Combust. Symp., Eur. Combust. Meeting, Numer. Combust. Conf. etc.) and publication in reputed scientific journals (e.g. Combust. Flame, Phys. Fluids, Combust. Sci. Technol., Combust. Theor. Modell. etc.). Moreover, the models developed during the course of this project will enhance the knowledge-base of turbulent reacting flows and predictive capability of engineering simulations, which in turn will play a key role in the design-cycle of next generation energy-efficient and environment friendly combustors. The DNS and LES databases resulting from the proposed research programme will be made available to other interested researchers upon request. The Research Associates (RA) will manage a website for data-exchange and documentation, and important results will be made available for public download. A workshop on MILD combustion will be organised at the conclusion of the project to maximise the chances of technical dissemination, and to attract the attention of relevant industrial sectors.
(ii) IC-engine and gas turbine manufacturers:
Improving the predictive abilities of MILD combustion of droplet-laden mixtures will be of great benefit to these industries for the development of new generation energy-efficient and environment friendly combustors. Industrial colleagues will be invited to attend half-yearly progress meetings and the planned workshop so that they remain aware of the development of the proposed research programme and their feedback will be taken on board during the course of the proposed research programme. A website will be maintained throughout the proposed work with information on data-exchange and documentation, and specific results will be made available for public download along with the latest findings in open literature. It will therefore serve as an important source of information for CFD practitioners both in academia and industry.
(iii) RAs who will be engaged in this research programme:
In the proposed research programme, both RAs will learn advanced techniques for CFD simulations and experimental measurements which will improve their analytical and mathematical skills. It is hoped that the experience of presenting their research in the form of peer-reviewed papers and conference presentations will make them well-rounded researchers during the course of this research programme. Moreover, the RAs will need to present their work periodically in progress review meetings and maintain a project website, which will also be beneficial for them in terms of developing project management and presentation skills. These will also help them in developing a range of transferable skills such as communication, teamwork and project management. This, in turn, will give an edge to the RAs in current competitive job market.
(iv) Research group at NU and CUED:
The collaboration between NU and CUED is one of the major strengths of this project which will lead to broadening of research capabilities of all the investigators (i.e. both PIs and CI). Moreover it is expected that this project will give rise to open questions which form the basis of further investigations by the investigators, and the usefulness of the present project will be exploited to attract industrial and research grant funding for its future follow-ups. It is likely that the understanding gained from this project will subsequently be applied to engineering combustion applications, possibly through the Knowledge Transfer Partnership (KTP) scheme in collaboration with industry in future, which will also ensure effective assimilation of this project's outcome in the relevant industrial sectors.